AI-powered legal sector productivity enhancing solution for post Covid-19 response

Uhura Solutions is the developer of advanced software products that are able to "read" and understand documents. The company aims to develop tools that can read legal agreements and critically analyse important parts, such as clauses, that have important implications for the relevant parties. Interest in this product has jumped over recent months because of the Covid-19 pandemic and the role of force majeure or "act of god" clauses that alter parties' obligations and/or liabilities under a contract when an extraordinary event such as Covid-19 occurs.

As a result of Covid-19, many thousands of contracts will have to be reviewed and resolved between the respective parties. Consequently, there are thousands of parties that need to review large quantities of legal agreements. For many people the costs of accessing legal services are out of the question. Law firms are also facing massive demand for their services because the enormous quantities of legal agreements will have to be reviewed, revised and/or resolved.

Uhura Solutions is focused on the development and commercialisation of AI software that is able to review these agreements and provide automatic identification of the high risk clauses in a body of contracts.

At present Uhura has been able to develop a proof of principle of this AI solution, the application is able to read contracts and identify a small number of force majeure related clauses. To become commercially viable, the solution needs to understand a higher number and range of clauses. This project is focused on "teaching" the software to recognise a far broader range of agreement clauses and improve an AI engine.

The enclosed project enables the business to complete a short programme of research and development, despite the Covid-19 restrictions, to ensure the AI system can automatically understand the contracts. Furthermore, this project allows the business to access legal experts at one of the countries most respected international law firms.